Design by Sol IV Application

We are developing an innovative, integrated, bio-reactive food expiry label that is designed to indicate the conditions of food inside its packaging.
With over 15m tonnes of good food thrown away in the UK each year, half of which comes from households and while global food shortages are soaring, Bump Mark offers a safe, recyclable, biodegradable, cheap and effective solution to prevent needless food waste.